CreditNATURE - An Innovative Platform to enable Landowners to Model and Apply for Carbon and Biodiversity Credits

The fallout from the current COVID crisis will be deep and wide ranging. Impacts will include the loss of millions of jobs, and the recession that follows will cause hardship and strain all areas of the economy. At the same time, the climate and ecological emergency (CEE) is not going away. The UK government has therefore recognised the need to 'build back better' -- to respond to the COVID recession by implementing policies that create a clean, growth led recovery and at the same time support the UKs transition to a Net-Zero economy. Our CreditNATURE project aims to create a new service for landowners that enables them to **map the carbon and biodiversity of their land - and to monitor the success of restoration and rewilding programmes**. CreditNATURE brings together a collection of innovative technologies to create a platform underpinned by real world data; where landowners can baseline the carbon, biodiversity and ecosystem recovery of their land, plan investment and future revenue returns and generate carbon, biodiversity and ecological integrity (rewilding) credits. Examples include the Woodland Code and Biodiversity credits. By enabling landowners via a cost effective, simple route to map and generate these credits, they can more easily access new revenue streams that reward them for enhancing the environmental conditions of their land, rather than depleting them; as well as setting them up to access to higher tier payments via future Environmental Land Management policy payments. CreditNATURE wil be working with an exciting potential future client - The Bunloit Wildland Project. This project has been set up by solar entrepreneur and environmental activist Jeremy Leggett. It's stated aims are to explore and develop understanding around carbon sequestration and biodiversity enhancement via Rewilding land management. This project solves a key identified need for Jeremy and Bunloit - **provision of a commercially viable solution to baselining, modelling and continuous monitoring of the carbon and biodiversity fluxes of the estat to support the project aims.** We believe that our innovative CreditNATURE project has the potential to unleash a wave of new job creation due to the requirements to restore, manage and enhance natural land assets and so enable access to new sources of revenue for landowners via nature-based credits. Jobs lost to COVID can be replaced with valuable work enhancing nature - building back better by creating a Net-Zero carbon economy across the UK landscape.